Supercharging the disease-in-a-dish industry through a novel digital twin platform.

Twinvitro is developing a digital twin platform to address the high failure rate of drugs in clinical trials, which is primarily due to the inability of current preclinical models to accurately predict human efficacy and safety. The platform will provide a data-driven method for validating and engineering in-vitro human disease models, and an innovative business model that will help solve many of the challenges experienced in this area, including standardisation, reproducibility, and benchmarking of these models.